Development of a new national facility for Mexican radio astronomy at Tulancingo

This project will transfer skills in radio astronomy technology from the UK to Mexico. The government of the Mexican state of Hidalgo is funding the conversion of a 30-m diameter satellite communications antenna to a radio telescope for the use of the Mexican research community. UK researchers will provide training and assistance to the Mexicans in converting the antenna systems, and in designing and building a state-of-the-art cooled radio receiver for the converted antenna. The new radio telescope will be used for education and research in Mexican universities and research institutes, operated either as a stand-alone telescope or as part of larger arrays. The new facility will also be capable of being used as a deep-space network ground station, opening up new commercial opportunities.

Potential impact
The non-academic impact of this work will be through the education and training of Mexican researchers in technical engineering skills including cryogenic and vacuum engineering, radio-frequency electronics, high-speed digital electronics and signal processing, and computing. All these skills have many applications in fields such as communications engineering, radar, video processing etc. There will also be a positive impact in science outreach to the Mexican public from discoveries and observations that will be made with the new Tulancingo telescope. The opportunities for Mexican companies will also be opened up by using the antenna as a deep-space network ground station.